Manchester Metropolitan University and Ceimig Limited KTP 23_24 R6

To develop technical data on ink formulation for different catalyst categories across various deposition methods for Proton Exchange Membrane electrolysers/fuel cells.